Picophotonics and metamaterials driven by light

The science of light-matter interactions at the sub-atomic scale is an unexplored frontier of photonics. This project will develop new concepts of optical imaging, metrology and device functionality at the atomic scale, leveraging recent advances in topology, the structuring of optical fields, metamaterials, nanomechanics and artificial intelligence. In particular, the balance among elastic, electromagnetic and quantum forces changes dramatically at the nano- and picometre scale, providing an opportunity to explore and develop a remarkable range of functional materials and devices that can be reconfigured with light and electromagnetic forces.